Open Domain Conversational Search based on Knowledge-aware Language Models

Language models (LMs) exhibit a strong ability to reason within their input context, allowing for adapt- ability and effective generalisation across a wide range of tasks OpenAI (2024). Albeit these capabilities, previous studies have highlighted significant challenges regarding the extent to which LMs can reason across different input contexts. An exemplary case is the "lost in the middle" problem, where crucial information positioned in the middle of the context may be overlooked by LMs. As LMs are increasingly utilised in complex scenarios, their ability to reason across different contexts becomes critically important. The general Retrieval- augmented Generation (RAG) framework has recently become the cornerstone of many search-based conversational agents, such as Copilot and Doubao. In this setting, LMs frequently need to synthesise information from multiple retrieved search results to provide coherent answers.